Development of deep learning methods and software to infer pathway enrichment from histology images - application to liver fibrosis

Histopathological images are routinely used to characterize complex phenotypes. For example, pathologists regularly study stained images of tissue biopsies for cancer diagnosis as cancer is known to change the morphological features of cells including cell shape and size [1]. In recent years, computational approaches have been developed to extract morphological, textural and other relevant image features from histological images [2]. These image features are then used for the classification of the diseased tissue. In cancer tissues use of machine learning algorithms for image and genomic analysis have been quite successful [3]. However, all these methods have used bulk gene expression data to study this correlation. Bulk gene expression will only give an average of the expression within a tissue area and it will not be possible to understand how a drug's efficacy or toxicity will impact different cell types within a tissue region. By contrast single cell sequencing gives individual molecular measurement for each single cell in a tissue. The main aim of this project is to develop a machine learning algorithm to identify sets of genes and the pathways they are involved in which are correlated with image features from histological images. The student will use Spatial Transcriptomics (ST) data that gives near single cell resolution gene expression data along with its spatial location [4]. ST maps whole transcriptome data with morphological context in tissue architecture. This will link the prognostic markers from the images with molecular markers. The student will develop a deep learning model that will extract relevant image features from H&E stained images in a latent space and use non-negative matrix factorization (NMF) and graph neural network to associate these features with gene expression. In addition to histopathological data we will focus on specific pathways that are known to influence liver fibrosis. As an example, matrix components that make up the scar (e.g. COL1A1), markers of myofibroblasts responsible for scar deposition (e.g. aSMA) and pro-fibrotic pathways and their cellular modulators such as TGFbeta and macrophage subsets. The student will also develop an interactive user-friendly tool using python and Javascript. The pathologists will then give histopathology images as input and the tool will predict the possible pathways that are enriched with a certain region in the image.